Silent MR Imaging of the breathing Lung in Neonates

There is a lack of robust, safe methods for imaging the lung structure and
function in newborn babies. State-of-the-art magnetic resonance imaging (MRI) techniques show promise
as a radiation-free alternative to computed tomography for imaging of lung structure, and can provide
complementary information on lung function. However, MRI scanners produce significant acoustic noise (~
100 dBA) that can cause patient discomfort, and traditional methods for dealing with respiratory motion
during acquisition (e.g. breath-holding, respiratory bellows) are unfeasible in newborns. This project aims
to address these shortcomings by developing novel "silent" free-breathing MRI methods with minimal
acoustic noise, and tailored image reconstruction techniques incorporating model-based motion
compensation. The student will simulate, program and test acquisition trajectories optimised for maximal
scan efficiency and minimal acoustic noise, and will develop computational models of respiratory motion
and lung physiology to produce a versatile image reconstruction software package. Developed methods
will be evaluated in bespoke imaging phantoms and infants with lung developmental disorders, recruited
with clinical collaborators Dr Porus Bustani at Sheffield Teaching Hospitals and Dr Chu-Hai Wong at
Sheffield Children's Hospital. The end goal is to achieve a silent MRI acquisition protocol and image
reconstruction package for structural and functional lung assessment in neonates that can be performed
during natural sleep.